Fuel Cell Catalyst Manufacture - Feasibility to Pilot Plant Trials

This 30 month project is a collaboration between ACAL Energy Ltd and Thomas Swan Ltd to develop a scalable manufacturing and synthesis route for the ACAL Energy developed FlowCath chemistry. The chemicals provide a novel catalyst technology that reduces the cost, improves performance and enhances durability of PEM fuel cell systems. A scalable manufacturing route is required to support licensees of the technology with a proven low-cost supply of FlowCath chemicals. Flowcath technology offers a direct system replacement for conventional PEM applications such as micro-CHP and fuel cell electric vehicles in the automotive sector. A number of OEM’s are already evaluating the technology for use in their next generation of products.